A Complete Robotic Knee As a Tool for a Better Understanding of Joint Dynamics

It is proposed that current understanding of knee mechanics could be greatly improved by using advanced robotic tools to simulate the mechanics of the joint. The project aim is to build a complete anthropologically accurate robotic model of the knee complete with actuators to simulate muscles and sensor arrays to measure joint position and forces. The model will be used to explore a number of areas, however, a particular focus will be put on the ligaments within the joint in order to explore their role in improving both the control of the system and forces required to produce a particular response. The system will also have applications in the preclinical testing of implant designs for knee arthroplasty as a more accurate and rapid method than existing preclinical practises.